Quantitative Termination Approximation Analysis of One-Counter Markov Decision Processes

A Markov Decision Process(MDP) is a stochastic, controlled, discrete-time process, which is played over a transition graph. A player controls a specified subset of states, choosing their own strategy on how to pick transitions and where to move to next from those states. The rest of the states fall under nature/uncertainty's possession, with pre-defined probability distributions over outgoing transitions. Adding an unbounded counter, that changes by at most 1 at each step of the game, builds the class of one-counter(OC)-MDPs.

This project looks at the analysis of the so-called termination objective over this game, which is the probability of reaching counter value 0 at any state, provided a beginning configuration of given state and counter>0. Depending on whether it is a maximization or minimization OC-MDP, the goal of the player is to maximize or minimize, respectively, this probability.

It has previously been proven that the qualitative decision part of this objective, i.e. "is optimal probability 1 or 0?", is decidable in polynomial time. As for the quantitative part, i.e. "is termination value at least p?", it has been shown that the question of whether such problems are computable is open and that computing an approximation of the optimal game value and (epsilon-)optimal strategies can be done in time exponential in the size of the game. The focus of this research aims at improving the complexity from exponential to polynomial time for such games and the termination approximation problem.

Achieving this has its benefits, since one-counter games are applicable elsewhere. For example, the classes of discrete-time Quasi-Birth-Death processes and Solvency games are subsumed by OC-MDPs, meaning this type of process is widely used - in queueing theory and investment/gambling.

As a milestone, this problem is the focus for this first year. After that, there are many other game-theory-related and/or MDP-related problems that could be analysed.